The University of Essex and The Corporation of Trinity House of Deptford Strond KTP 24_25 R5

To develop and implement machine learning techniques to derive new-to-sector advanced insights from Aids to Navigation maintenance and performance data.